With One Breath

This project aims to empower two groups of young people to create new understandings of the climate crisis and mobilise action. The two groups will explore the converging and diverging ways in which they experience the climate crisis and allow them to share their views and perspectives to create a global conversation drawing on their local perspectives. Young people in Uganda will participate in workshops led by Rafiki Theatre - a leading applied theatre organisation which has been delivering community arts projects since 2010. Young people in the UK will work with Highly Sprung - a leading physical theatre company based in Coventry making work for and with young people. The PI and Becky Warnock, a freelance socially-engaged artist, will also be involved in the UK sessions as co-facilitators while also overseeing the project and bringing together the work of both groups.

Both groups will participate in 7 workshops which will result in a highly visual, engaging digital 'call to action' which will be hosted online. The call to action will utilise performance, film, creative writing and photography and will be shared with wider audiences including other young people as well as institutions including universities and non-governmental organisations. It will draw on their specific experiences and learning throughout the creative process, exploring their concerns and the action they want to see take place, locally and globally. Throughout, responses will be shared digitally to encourage dialogue between the groups. This innovative project will, therefore, frame young people as co-creators of knowledge and art and connect them globally, leading to a joint exploration of the local and global ways in which the climate crisis impacts them.

Young people will participate in the following activities:

Workshop schedule

1 - Introduction: Sharing initial views on climate crisis. First global check-in
2 - Exploring local impacts of climate change on communities: Participatory photography workshop including community mapping. Can include water pollution, understandings of food production, our use of transport
3 - Sharing the local, globally: Utilising the responses from the previous workshop, groups will share and respond to each other's creative work using these to begin creating performance, creative writing, etc. Second global check-in
4 - Devise/create: Continuing the work from the previous session, devising creative work including performance, creative writing, film
5 - Devise/create/share: Some of the work in development will be shared during our third global check-in. Young people will reflect on each other's work, identifying similarities and differences and thinking through how this may shape their own creative responses
6 - Devise/create/finalise: These final sessions will be used to finalise young people's work
7 - Devise/create/finalise: As above

Post workshops - Curation and editing of the artwork, creation of the online call to action, and a sharing with the groups of young people (primarily led by Becky Warnock).

'With One Breath' draws upon and extends Smith and Turner-King's research and practice on artistic approaches to exploring the climate crisis with young people. Projects have included a co-devised piece with young people in Hong Kong ( Smith 2010) exploring pollution, the creation of a digital resource for young people (Smith and Turner-King 2020) and eco-pedagogy and storytelling (Turner-King 2019). Turner-King and Smith are collaborating in a global project 'Global Youth Citizen-Artists and their Publics: performing for Socio-ecological Justice' led by researchers at the University of Toronto. The project will also engage with Prof Emeritus Mond's expertise, which brings together mathematics and sustainable development to explore the climate crisis. In addition, it will extend Smith's wider research exploring art-based collaboration between the global North and South for social change.